Early Neanderthal social and behavioural the evidence from the stone tool record.

The Purfleet Interglacial (Marine Isotope Stage 9, c. 350-290,000 years) arguably saw several transformations in archaic human technology, behaviour and social life, a series of thresholds that ultimately led to the 'classic' Neanderthal way of life.
Sites belonging to the Purfleet Interglacial have, however, only recently been recognised within the British Pleistocene record. As a result, beyond a few 'flagship' sites that have helped define (or indeed create) our impression of the period, the archaeology of MIS9 is very poorly understood. It is, however, a very rich archive, with over 192 sites and find-spots in the middle Thames Valley alone (most in the BM). Attempts to write a cogent history of the period have therefore been based on the small and limited sample of the 'best sites' that may not be representative. This project aims to examine a series of key yet under-researched set of materials, mostly held in the British Museum, to gain a better understanding of human groups during this period and to develop a more nuanced and fuller picture of the transformations that took place, in both space and time.